High Efficiency Hydrogen/Ammonia Engine Generator for Novel Electric drivetrain for Marine & Aviation

In April 2018, the International Marine Organisation (IMO) set the ambitious goal to decarbonise the global fleet in the Marine Environmental Protection Committee (MEPC) Resolution (MEPC204(72)). This includes a reduction in Carbon Dioxide emissions of 40% in 2030, further extending to a reduction of 70% in 2050 when compared with 2008\.

There is on the horizon a perfect storm driving seismic shifts across the globe for operators of small commercial & leisure craft (especially under 30m) and very significant commercial opportunities to be won in addressing them:

* A wave of regulatory changes are imposing emissions reductions toward Net Zero which dictate more efficient use of energy, propulsion and vessel designs
* The soaring cost of fuel that will inflate the biggest through-life-cost of any vessel. The viability and accessibility of using electrified energy for marine propulsion

Most solutions aiming to solve these problems suffer from severe limitations; they are adapted, sub-optimal versions of legacy technologies and they lack the efficiencies needed to be viable with low energy density fuels.

Rather than simply replacing diesel engines with electric motors, Duodrive have taken their patented and award winning contra-rotating propeller system and re- imagined it as though it was always with an electric motor drive.

However there is a need to store sufficient "green" fuel on-board and large, heavy cylinders with Hydrogen at 350-bar are simply not going to be viable for most Small Ships. This hurdle could possibly be the one which stops decarbonisation of a wide range of marine vessels.

Successful outcomes then will be to showcase a breakthrough in marine propulsion and vessel solutions that open significant global commercial opportunities, UK skills and jobs to meet domestic and export requirements for these classes of vessel.

Critically, the system can also be easily installed to retrofit mid-life vessels without re-design, giving savings, efficiencies and a new lease of life to those operators and a large pool of prospective customers.

Our disruptive propulsion system is able to serve the global fleet of such vessels and our Team are working together to achieve the commercial opportunity.

These technologies can be used with any electrical power source and are ideal for the emerging low-carbon and low-energy density fuel systems; ensuring maximum fuel economy while extending craft range, usability and practicality.

Whether it be newbuilds or extending the service life by retrofitting older but valuable craft, Duodrive's Motodrivetrain(r), the complete energy system propulsion simply fits.